High Rate of Entangled Photons (HiREP)

The HiREP project aims to develop a high-rate polarisation-entangled photon-pair source based on a new nonlinear optical crystal platform recently developed by Covesion Ltd.